B.Local - Rewards and Recognition for Boosting Your Local Economy

The impact of COVID-19 has been detrimental to local economies and there is a need for innovative ways to stimulate economic recovery. An industry particularly hard hit by the pandemic is hospitality. The impact of Eat Out To Help Out vouchers has been largely positive. There is currently no way for those making a positive difference to the local economy to:

a) Set goals and measure the impact of their personal local actions;

b) See how they impact the bigger picture;

c) Be recognised and rewarded for their actions in supporting the local economy.

d) Continue to support the local economy with an Eat Out to Help Out Scheme without Government expense.

B.Local involves the development of an app and web-based solution to enable businesses, employees, local authorities, and hospitality businesses to come together in a circular economy. Each benefitting the other:

* Businesses can help boost their culture and retain talent cost-effectively with access to non-cash vouchers as trivial benefits and the ability to discount the purchase of digital non-cash vouchers with earned credits. Non-cash vouchers can be redeemed in local hospitality venues, so employees can enjoy more local experiences.
* Employees benefit from wellbeing and cost reduction of leisure experiences.
* Venues can benefit from increased revenue, in addition to new revenue streams as they earn revenue from the businesses that discover B.Local from their venue.
* Local authorities benefit from engagement with local businesses, employees, and hospitality in supporting the local economy.
* Following the success of the Eat Out to Help Out Programme, develop a digital solution to engage employers and hospitality venues to continue with a sustainable model without the need for government intervention.

Our project is innovative as it using Geolocation and QR Codes to geofence local authority areas to help local authorities to build a picture of habits and what further incentives can be introduced to boost the local economy.

The feasibility of the project is based on the work we have conducted in the Wakefield District since 2018\. This activity was halted by the hospitality lockdown. Innovate UK funding will enable us to take what we have learned, create a scalable solution that is an invaluable tool for local authorities, local businesses, employees, and measuring the impact on local economies. Helping to speed up local economic recovery.